Resurrected crustaceans are the foundation for an evolving water decontamination and waste valorisation system.

Treatment of wastewater is an essential process for water reuse in municipal, agricultural and industrial processes. However, the safe and sustainable reuse of treated wastewater is compromised by the presence of persistent contaminants, including pharmaceuticals, biocides and industrial chemicals, many of which are known endocrine disrupters, can cause cancer and autoimmune diseases. Current wastewater treatment works are not designed to eliminate such contaminants. Hence, treated wastewater, used for irrigation, managed aquifer recharge, and abstraction, causes significant concerns for human and environmental health. Chemical pollution is responsible for the yearly death of 9 million people globally, 4% of which are children under the age of five. There is an increasing global demand for effective tertiary wastewater treatment (WWT) technologies that eliminate persistent contaminants, enabling water reuse and promoting green growth. This demand reflects increasingly stringent regulations.
Established chemical/mechanical tertiary WWT processes are associated with high operational energy requirements, significant infrastructure, and potential generation of toxic by-products (e.g. bromate from ozonation). Sustainable solutions that use biological agents (e.g. phytoremediation) are emerging as they are preferred to meet the net-zero carbon emission and sustainable goals of the international agenda. However, their adoption is likely to be limited because of their operational costs, limited capacity for contaminant removal and long resident times.
The aim of this proposal is to develop and apply sustainable, scalable and effective solutions for tertiary wastewater treatment to address the dual need of water reuse and waste management, with waste valorisation highly desirable.